The use of Solid Lipid Nanoparticles for the Co-Delivery of Active Pharmaceutical Ingredients

Summary:
max. 3500 characters, including spaces, please ensure at least a minimum of 1000 characters) * Within this project we will establish proof-of-concept (PoC) for utilization of process technologies in flow-based manufacturing of solid lipid nanoparticles for the codelivery of both hydrophobic and hydrophilic APIs. To identify a tunable production for microfluidic manufacture of solid lipid nanoparticles. To establish a repeatable methodology for coloading both hydrophilic and hydrophobic APIs. To establish a machine-learning model integrating combined data into a cyber-physical analysis platform. Supplying data to S4 for digital twin development.
In the course of the project, we will develop methods for real-time control of the manufacture of coloaded solid lipid nanoparticles. We will furthermore increase and disseminate general knowledge about utilization of AI in the formulation and manufacture of solid lipid-based self-assembling nanostructures.

3.5 Year Project Plan:
Year 1: Induction, training. Literature review. Establish protocols for coloading solid LNPs with both hydrophobic and hydrophilic APIs. Fully characterising the particles using various analytical techniques such as DLS, TEM, HPLC and NMR.
Year 2: Develop standard production processes for solid LNPs using microfluidic technology. Product optimisation. Generate AI models for generic formulation parameters, building on their experimental data.
Year 3: Comprehensive vitro and possibly in vivo studies in appropriate models. Evaluate the scalability of the optimized production process for potential industrial applications.
Year 3.5: Complete any final optimization iterations and validation experiments. Thesis writing.